Constraining Non-Gaussianity from Large Scale Structure

The primary goal of this proposed PhD project is to exploit the large improvements in sensitivity available to probe primordial non-Gaussianity delta fNL~O(1) from new large-scale structure data by advancing the theoretical and numerical methodologies that allow the identification of higher-order correlators (in the first instance, the bispectrum). On the theoretical side, this work will open up the range of early universe models accessible to nonGaussian analysis. It will include exploring inflationary and other scenarios at higher precision and resolution, including loop corrections in the EFT of inflation, identifying especially those models that yield new bispectrum shapes or non-trivial and oscillatory scaling behaviours on relevant length scales.
The work will interface and assist with data analysis activity using bispectrum estimators, endeavouring to estimate both the observed CMB and LSS bispectrum from the latest available survey data. Timely implementation is essential in this competitive field with high quality SO data available from late 2024, and with galaxy catalogues from DES six-year data already publicly released, with more to come soon from DESI and Euclid, then LSST.